Bella Berry

Bella Berry directly addresses a huge market opportunity across two of the fastest growing sectors globally (functional drinks and beauty products), bringing affordable, fun, ready-to-drink beauty to the mass market. Bella Berry features all natural fruit juices,
a unique skin-friendly vitamin complex, green tea extract, and collagen – the building blocks of skin, hair and nails, now well known for its anti-ageing and beautifying properties. Even before launch, the advocates and accolades are coming in for Bella Berry, including winning runner up Entrepreneur of the Year at the Drinkpreneur in June 2014, indications of interest from major supermarkets including Tesco, and a great deal of media attention around Bella Berry and the founder from the press.